Lyssavirus entry

Investigating the impact of lyssavirus glycoprotein variation on virus entry and susceptibility to antibody neutralisation, including that elicited by a novel Chimpanzee Adenovirus-based vaccine. This will include investigation of the impact and role of glycan shielding in antibody sensitivity and entry efficiency